Smart Energy Monitoring for Rural Public Buildings: Scalable Hive-Based Retrofit Model

Perth & Kinross Council is launching a smart energy monitoring initiative for rural public buildings using smart thermostats. The project will install smart monitoring systems in ten buildings, many of which are transitioning to community ownership. These buildings are vital community assets but often lack the infrastructure for energy monitoring and control.

By using smart thermostats we aim to demonstrate that energy and carbon savings can be achieved without costly retrofits. The PKC Energy Team will monitor and analyse energy data comparing it with historical benchmarks.

This project offers a replicable model for councils and communities across the UK, showing that low-cost, scalable solutions can break down systemic barriers to decarbonisation. It builds on PKC's previous work under the Net Zero Living Pathfinder and supports national climate goals.

The findings will be documented and shared widely, contributing to the Retrofit Data Accelerator's mission of enabling data-driven retrofit strategies.